Quantum simulations with Bose-Einstein Condensates

Having spent around 3 months working in Dr Barontini's lab, I have recieved training on much of the the software and hardware used, as well as the specific processes used in running the experiment. Methods include safe operation of lasers, laser alignment, power measurements, laser locking, methods for focusing imaging apparatus, use of acousto-optic modulators, operation of a digital micromirror